University of the West of England and Service Robotics Limited KTP 24_25 R1

To extend service offerings of SRL assistive care technologies by enabling smart remote monitoring and predictive care provision relieving demands/stress on the UK care workforce. Specifically, this project aims to improve efficiencies of social care delivery, reduce demand on carers, reduce digital exclusion and improve care outcomes.